Structure of Nuclei with Extreme Neutron/Proton Ratios

Neutron-rich nuclei to be studied will be produced in world leading facilities. The isotope-separation on-line technique will be used at CERN-ISOLDE, and projectile fission at RIKEN. In an already approved experiment at CERN-ISOLDE, the single magic radioactive nucleus 206Hg will be studied in low energy Coulomb excitation. The experiment is expected to provide information on the collectivity, both quadrupole and octupole, in this region. At RIKEN the nuclei of interest will be populated via secondary fragmentation of fission products, via beta decay and transfer reactions. The obtained level schemes will be used to refine nuclear theories and to increase their predictive power for even more exotic nuclei.